Healthcare Innovation Procurement Network (PROCURE4HEALTH)

The objective is to create a network/community/ecosystem of procurers and relevant stakeholders in PPI. The idea is to empower all the actorsinvolved in PPI through this network, focusing on the procurers. We need to attract both experienced procurers and not experienced procurers if we want to succeed in this. We will also need to analyse current barriers and needs of procurers, and then create and shared tools to facilitate PPI for all the actors involved.